"Breaking eggs": engaging community in the implementation of a circular food system

AHRC : Jessica Robins : AH/R504671/1
"Breaking Eggs" is an exciting project sharing knowledge between the UK and Canada. The project invites residents of Guelph, Wellington to take part in a series of hands-on workshops responding to the beginning of Our Food Future project, a city wide, 5-year project that aims to use technological innovation to make the region a sustainable food hub for Canada.
Our Food Future is a multi-million-dollar project that will use technology to radically change the way food is grown, distributed and consumed. The project will make Guelph the world's first circular food city, using technology to make sure everyone has enough to eat and waste is eliminated, while restoring natural systems.
The workshops will use creative methods to help local community members explore the wider project and examine avenues for their engagement. It will look at what opportunities' residents could take advantage of, and what challenges communities could face during this transition. Breaking Eggs will take place in the first year of the Our Food Future project so will give residents of different local communities a chance to be involved in shaping the project. The workshops will invite people from all parts of Guelph and Wellington County to take part in sharing ideas and creating a new future for the region.
The lessons learned through the project will be brought back to the UK and the knowledge gathered will be shared so that other communities can look at ways they can engage in more sustainable food systems for their region.